Does the central noradrenergic system play a role in agitation in Alzheimer's disease?

WHAT IS THE CONTEXT OF THIS RESEARCH?
Alzheimer's disease (AD) is the most common cause of dementia, and many individuals with this condition develop distressing and difficult-to-treat behaviours as the disease progresses. One of the most distressing and challenging behaviours is agitation, which is when an individual with dementia shows emotional distress along with overactivity, verbal or physical aggression. Agitation substantially reduces quality of life for patients and caregivers, frequently precipitates admission to a hospital or nursing home and is associated with rapid disease progression and earlier death. The only licensed medication for agitation in dementia is an antipsychotic drug, which works primarily by sedating patients and can lead to dangerous side effects, so we urgently need better, safer and more targeted treatments for agitation.

The earliest brain changes in AD have been shown to occur in a small structure near the base of the brain called the locus coeruleus (LC). This structure contains cells that produce a chemical substance (neurotransmitter) called noradrenaline (NA), which plays an important role in controlling how the brain responds to noticeable or important aspects of the environment. To fulfil this role, the LC is connected to and influences other regions of the brain involved in controlling emotions and suppressing actions (response inhibition). There is evidence that these brain regions are dysfunctional in young adults who show aggression or anxiety, as well as in agitated patients with AD. We know that NA allows these brain regions to perform their function properly in healthy people, but no study has yet investigated whether AD-related changes in the LC (and its effects on NA activity) make an individual with AD more likely to have agitation. In support of this concept, there is consistent evidence from post-mortem studies that agitated patients with AD may have a more overactive NA system in their brains to compensate for greater LC cell loss.

WHAT WILL THE RESEARCH AIM TO ACHIEVE AND HOW WILL IT BE CONDUCTED?
To investigate whether the NA-system in the brain plays a role in agitation in AD, fifty participants with AD and agitation will be asked to:
1. Undergo an magnetic resonance imaging (MRI) scan to test whether greater agitation is related to worse LC function and structure.
2. Complete behavioural tests to measure their brain's ability to regulate emotion and inhibit responses, and whether this is related to agitation scores.
3. Receive a single dose of propranolol (a commonly prescribed medication for high blood pressure, which also blocks the action of NA in the brain) to test whether this improves emotion regulation and response inhibition.

Healthy older adults are presumed to have a more intact LC-NA system compared to patients with AD, so fifty healthy volunteers without cognitive impairment (controls) will also complete the behaviour and pharmacology studies (2 and 3 above) to test whether propranolol influences emotion regulation and response inhibition in healthy older adults, and whether this is influenced by trait anxiety and anger scores.

WHAT ARE THE POTENTIAL IMPLICATIONS AND BENEFITS?
This study provides a unique opportunity to further our understanding of the brain processes underlying agitation in AD, and whether there is a role for the NA system. If successful, the findings have potential to lead to new approaches for detecting and treating this condition, for example by using medications that target the NA system (e.g. propranolol).

Technical abstract
BACKGROUND: The locus coeruleus (LC), the major source of the brain's noradrenaline (NA), undergoes early neurodegeneration in Alzheimer's disease (AD). The LC upregulates arousal in response to stress via connections with the amygdala and prefrontal cortex to perform emotion regulation and response inhibition. Agitation in dementia (defined as emotional distress associated with motor overactivity, verbal or physical aggression) is distressing, common and difficult to treat. My systematic review on the neurochemistry of agitation in AD found the strongest evidence for compensatory postsynaptic overactivity secondary to LC neuron loss. LC signal intensity, a valid indicator of LC integrity, can be measured using magnetic resonance imaging (MRI) in vivo.

KEY GOALS: To investigate whether the central NA system plays a role in agitation in AD, the study will ask: 1) Is lower structural LC integrity in early AD associated with agitation? 2) Is agitation associated with deficits in emotion dysregulation (increased sensitivity and reactivity to threat) and poor response inhibition, and does this explain any association between LC integrity and agitation? 3) Does propranolol (a centrally active beta-blocker) modulate emotion dysregulation and response inhibition in patients with AD and healthy older adults?

METHODOLOGY: The study will recruit 50 patients with mild-moderate AD and 50 healthy older controls. The AD group will undergo MRI to assess LC structural integrity and LC-amygdala coupling during perceived threat. The AD and control group will complete behavioural tests and receive a single 40mg dose of propranolol to assess the effect of NA blockade on cognition (sensitivity to perceived threat, inhibitory emotional control and motor response inhibition).

OPPORTUNITIES: This study could inform new biomarkers to identify/stratify individuals with AD prone to agitation and lead to new therapies (e.g. beta-blockers) for study in future clinical trials.

Potential impact
This research project has been designed to have an impact beyond the academic environment, and will benefit the following groups:

1.Patients
Alzheimer's disease (AD) is the most common form of dementia and nearly all individuals with the condition will experience agitation at some stage of the illness, as it known to affect around 85% of care home residents. This study will assess a group of patients with AD and healthy older volunteers to investigate whether the central noradrenergic system plays a role in agitation in Alzheimer's disease via impaired emotion regulation and response inhibition. The findings would benefit patients with AD by increasing our understanding of the neurochemical imbalances and neurocognitive abnormalities that underlie agitation. This could lead to novel approaches to identifying and treating agitation in dementia, which are urgently needed as existing treatments are only modestly effective and are associated with significant side effects. The proposed validated imaging techniques to measure locus coeruleus structure and function in this study could be replicated in future studies to explore how the central noradrenergic system might underlie other mental health conditions and cognitive impairment.

2. Healthcare professionals and the NHS
Formal links with NHS clinicians working in Old Age Psychiatry have been made during the design of this study. These links will be maintained and used to translate the research findings into potential diagnostic and therapeutic tools. This will be done through further studies and clinical trials, and could subsequently impact local and national health policy makers if preventative, diagnostic or therapeutic tools have the potential to be successfully implemented.

3. Wider public and charities
This research will contribute to the promotion of greater public understanding of science and medicine through continued public engagement activities. The UCL Media Relations department will provide advice on how to share the findings in an accessible format to the non-academic public, including to charities that represent user-groups such as Alzheimer's Society and Alzheimer's Research UK.